Optimising Wellbeing during Self-isolation (OWLS)

People with severe mental health problems are at increased risk of being affected by COVID-19 and the pandemic restrictions. This is because they are more likely to live in impoverished circumstances and are less likely to be able to access the internet. Many people with mental health problems have physical health problems also which may mean they are in a group that needs to isolate for long periods of time.
In this project we want to look at how people with mental health problems are affected by the current pandemic. We want to know whether people are able to access health services when they need to. Whether they are able to use the internet to access services
and contact friends and if they are feeling lonely. Finally have they made any changes to reduce the risk of COVID-19 such as stopping smoking.
The project involves completing questionnaires and taking part in interviews. We will invite people who took part in the Health and Wellbeing Survey and said they were interested in taking part in future research.
The results of the study will be used to make recommendations about how best to support people with severe mental illness during a pandemic.

Technical abstract
People with severe mental ill health (SMI) experience some of the most profound health inequalities of any sector of society and are at greater risk of being affected by COVID-19 and the pandemic restrictions. Many have long term physical health problems, putting them in a vulnerable group that must isolate for long periods of time. We are uniquely positioned to be able to study this, since we have assembled a research-ready cohort of
people with SMI (n=10,000) who are able to participate in COVID-19 research. This responds to the funding brief where the NIHR seeks proposals which 'take advantage of existing COVID-19 platform studies, cohorts and other longitudinal population studies'.
The OWLS study explores how people with SMI experience the pandemic restrictions and their social consequences. Participants will be followed up for 12 months to explore their ability to access primary care and mental health services, whether they are digitally connected and how they utilise digital media, whether they experience feelings of isolation and loneliness and how they have modified their health-related behaviour to reduce the
risk of COVID-19.
This mixed methods project involves a series of quantitative survey's and qualitative interviews. We will use a sampling framework to contact participants from the cohort and invite them to take part in the survey's. A sub-section of whom will be invited to take part in a qualitative interview. Data will be analysed and recommendations made to mitigate the risk of COVID-19 and the impact of the pandemic on this vulnerable population.